Crack Sensor – Low cost, high accuracy, remote monitoring and automated analysis of cracks in property due to subsidence and heave in clay soils.

The feasibility of developing robust, accurate low cost multi-sensors and communications for deployment by non skilled staff in challenging environments and delivering automated analysis both to end-use customers and institutional clients by appropriate technologies.